Auto-retractable safety syringe for aspiration and injection

Occupational exposures of healthcare personnel to bloodborne pathogens are frequent events in hospitals / medical settings. A needle-stick injury occurs when a syringe that has been in a patient accidentally punctures another person's skin. They have the potential to transmit blood-borne infections, including hepatitis B virus, hepatitis C virus and human immunodeficiency virus (HIV). The WHO estimated that ~3 million healthcare workers are exposed to blood borne pathogens each year due to needlestick injury. The HSE has estimated that there are 100,000 annually needlestick injuries in the UK each year, although the true figure may be higher as many cases go unreported. C-Major is developing a unique patented safety syringe that can be used for injection and also for collecting blood samples.